University of York and LabLogic Systems Limited KTP 23_24 R6

To develop instrumentation and measurement protocols for quality control procedures of alpha-radiolabelled theranostic compounds used for medical diagnostic imaging and therapeutic applications.